eMaaS Local

The (electric Mobility as a Service) eMaaS Local App project supports the Road to Zero strategy of 50% of all new cars being EVs by 2030 and 100% by 2040, by enabling simplified application based access to low carbon forms of transport including shared electric vehicles for customer trials and regular usage, while providing easy access to EV charging infrastructure.

Over 43% of households in the UK lack access to off-street charging or home charging. The market opportunity identified in our Park and Charge Feasibility Study (project number 133827) model is that existing car parks in close proximity to homes can be used at night to provide Electric Vehicle Service Equipment (EVSE), i.e. electric car chargers, to these potential EV buyers. Nearly 20% of respondents to the University of Oxford survey for the Park and Charge Pilot project (project number 34277), were identified as using a shared EV at least once a month, indicating a clear demand for shared mobility. A challenge for these users is that there is significant market fragmentation regarding electric and shared mobility services, with currently no integrated services which enable booking and using of a shared EV, e-bike and EV charge point from within a single service. This opportunity is exploited in this project using the eMaaS Local App model; development of a unified eMaaS Local App for customers, to manage, book, and use charge point and shared mobility services from a selection of providers all in one place. This will include charge points and shared mobility options, such as shared electric cars, e-bikes, and e-cargo bikes.

We will utilise open data standards, including Open Charge Point Interface (OCPI) and Transport Operator MaaS Provider (TOMP) APIs to integrate with mobility and charge point operators, enabling the application to be operator agnostic paving the way to future integration with additional mobility and charge point operators. The application pilot will be the first step towards developing a fully-fledged eMaaS application, which can be white labelled and sold B2B to eMaaS providers and B2Public Services for eMaaS platform services.

The limited pilot will take place at a Park and Charge Pilot location in Oxfordshire, or a suitable alternative. During the pilot we will test the application integration with shared mobility services, including the integration testing for one electric car, one e-bike, as well as one bookable EV charge point. Our project will focus on local / last mile / business use cases to enable community growth around local eMaaS hubs.